Brightspring Ventures DryGro IV Application

At Brightspring Ventures we designed and developed a unique low-cost animal feed system DryGro™ for growing crop on land currently too arid for agriculture. Extensive laboratory trials of our innovative process have demonstrated that it has the potential to reduce the water use requirements of biomass production by 99% compared to conventional agriculture in arid environments.